Cranfield University and Warden Plastics Limited

To embed cutting-edge wastewater treatment knowledge and capabilities, that allows for the development of a novel biocarrier and the future development of novel wastewater treatment technologies.